Investigating The Role of Glutathione Peroxidase 4 As A Therapeutic Target for Alzheimer's Disease Using Drosophila

Alzheimer's disease (AD) is an extremely debilitating disease that presents a worldwide issue. To date no effective treatments have been found and therefore there is a need to develop new and improved therapeutics. The mechanisms driving this disease include the formation of ABeta plaques, oxidative stress and mitochondrial dysfunction, as well as brain iron accumulation. The glutathione (GSH) system is the main antioxidant system
within our cells and is therefore an attractive candidate to harness in the quest for new therapies. The family of glutathione peroxidases (GPxs) are key enzymes involved in GSH executing its antioxidant effects. One member of this family termed GPx4 is critical in protecting cell membranes from lipid peroxidation and a relatively new form of cell death known as ferroptosis. The aim of this thesis was to determine whether GPx4 could mediate protective effects against ABeta42 toxicity and to explore GPx4-regulated lipid mechanisms that might inform the AD pathomechanism. This study also addressed whether GPx4 could alter sleep in ABeta42 -expressing Drosophila to give an insight into whether GPx4 manipulation would have the capacity to attenuate sleep disturbances and thus AD-associated symptoms. The data presented shows the fly homologue (PHGPx) to increase survival length in Drosophila and suggests that PHGPx OE is able to change PC production in the ABeta42 fly model. Analysis of the ABeta42 model
also revealed potential brain iron accumulation within the fly brain. Data is also presented highlighting the effect of PHGPx manipulation on reducing mitochondrial size and also what appears to be a sleep rescue effect caused by PHGPx KD. This body of work is in support of follow-up experiments to identify whether PHGPx mediates its protective effects by counteracting ferroptosis mechanisms within the ABeta42 model. Effects of PHGPx OE on other behavioural parameters relevant to AD symptoms are also warranted.